Enabling People to Enable Business

Preceptr Ltd are a micro SME with a bold vision. This project will apply a human centred design approach to discover, design & develop an innovative data enabled service which addresses the key challenges faced by businesses and individuals in helping them succeed.